MANGA - Monitoring Ammonia and Nitrogenous Greenhouse Gases in Agriculture and Wastewater

B4T and University of Portsmouth are collaborating to monitor gaseous nitrogenous pollutants from wastewater and agriculture by developing a unique set of miniaturised, low-cost sensors and software for farmers and utility operators to monitor emissions. This will focus on N2O in particular as it is a potent greenhouse gas whose management is an important part of Net Zero strategies for the targeted sectors.

Realtime information from rural locations is processed, simply and effectively visualised, to have wide appeal and make decision support effective.

Hampshire-based B4T are a product design house specialising in IoT (internet-of-things) technology who will deliver best-of-breed Man-o-War sensors, already used in horticulture with technology developed for Maritime Air Quality. They will further innovate their software to process the IoT sensor output into meaningful Big Data as part of an auditable Blockchain.

University of Portsmouth School of Civil Engineering and Surveying will undertake field trials, using the facilities of the Environmental Technology Field Station (ETFS) at a wastewater treatment plant in Hampshire, to validate and seek accreditation for the sensors. This will also involve developing deployment protocols for assessing whole site and individual unit process level emissions.

B4T and University of Portsmouth have previously collaborated on Renewables-based Maritime projects in Hydrogen and Shore Power, where Air Quality monitoring was a key outcome.